Exploring the role of craft within the home for everyday makers during COVID-19.

My PhD seeks to explore how culture, craft, making, objects, human experience, and wider socio-political contexts interact with one another during a major global crisis. In doing so, I seek to explore and understand the smaller, everyday stories of COVID-19 rather than the larger, grander narratives (policies, rules, briefings, figures and statistics).
This project utilises creative, participatory methods (diaries, photographs and tangible crafted postcards) with everyday makers, as the experts on their making and experiences, from across the globe during the COVID-19 crisis.
This project will also adopt a creative analytical approach through using stitch as part of reflexive thematic analysis.